Radio and Women's Empowerment in the Sahel

Summary

The project builds on existing research using data resources held by NGOs to produce high-quality, impactful research into gender equality in Mali, Niger and Burkina Faso. Its aim is to further contribute to improvements in perceptions and representations of women's rights and empowerment in these three DAC-listed countries in the Sahel by developing an innovative methodological approach to secondary data research and by bringing together traditional media (radio) and social media platforms. Using natural language processing (NLP) - a form of artificial intelligence - for the large-scale qualitative and quantitative analysis of the data, and WhatsApp surveys for listener feedback, the project examines NGO secondary data (radio output; concept notes; related documents; statistics; theories of change, and legal texts) from radio stations in the three countries. It investigates and compares perceptions of women's rights and empowerment, how they are shaped and portrayed by radio, and how they impact understandings of, and attitudes towards women and gender equality in the countries in order to give recommendations, impacting on policy and practices, which will promote gender equality and give women a greater voice in society.
Gender inequality is extensive in the three countries and women have always been the first victims of under-development. There are high child marriage rates, low literacy rates, especially amongst girls, polygamy is common and violence against women is rife, particularly in conflict-affected zones. Radio is the main source of information. To be effective and to reduce obstacles to women's voices being taken into account and ensure the evolution of gender-related problems, radio needs to broadcast relevant subjects in an accessible manner, and must target not only a female audience, but the whole population. Programming must be designed with the participation of listeners and experts.
The project uses NLP to transcribe and initially code the secondary data, allowing large quantities of information to be analysed. Listeners are questioned interactively on the programme content and their perceptions of women's rights and empowerment throughout the project using WhatsApp surveys. These enable significant numbers of individuals to be consulted over large areas, some being conflict-affected and not reachable by researchers, and at low cost, not achievable through individual or group interviews. Such surveys also allow for questions and responses as voice messages promoting greater inclusivity amongst populations with low literacy rates. Civil society organisations (CSOs), media experts and journalists are consulted and involved in the process at knowledge exchange workshops during the project.
There are two rounds of automated secondary data collection and analysis (weeks 3-7 and 11-15). Each is linked to WhatsApp listener surveys. Knowledge exchange workshops are held before, in between, and after the two rounds of secondary data collection and analysis. Training will be given to journalists in between and after these two rounds regarding improvements to broadcasts and the transfer of best practice.
The project benefits women and youth in the three countries; radio stations; donors and other NGO and media development organisations; women's CSOs in the countries; journalists; and academic researchers and practitioners.
The project generates two data sets which are based on the NGO secondary data, and additionally generated data from WhatsApp listener surveys. It also expects to deliver at least 3 academic papers, 2 working papers, pamphlets and posters to inform dissemination events; present at a minimum of 3 conferences; hold at least 3 dissemination workshops; and develop and sustain the project website and other media platforms.

Potential impact
Impact summary
The project builds on impact from the previously-funded research. Key beneficiaries, with an interest in radio, gender equality and women's empowerment in the three countries, are:
- On a local level: women and youth in marginalised communities in all the three countries (both directly and through the economic and societal impact of changes in behaviour, awareness and perceptions regarding women's rights and empowerment in society resulting from improvements in the information being broadcast); radio listener groups; local partner radios; local journalists; and community bodies using these outlets to broadcast information.
- On a country level: the three case study radio studios; women's and general CSOs and NGOs who broadcast their advocacy campaigns via radio; policy-making organisations in the countries involved in communication and also gender.
- On a sectoral scale: academics, policy-makers involved in communication, development, and gender; donors and other NGO and media development organisations who contribute to similar projects in other countries whose communities will then also benefit; Fondation Hirondelle - which created the three case study radio studios - by transferring the findings to their other radio studios in other countries; radio and communications academics interested in new methodologies; users of project's two data sets.

Plans for communication and engagement with beneficiaries include:
1. Meetings with the radios' editors-in-chief, and programme leaders from Fondation Hirondelle monthly via skype to discuss and connect the various aspects of the project.
2. Inception workshops (in the relevant capitals), attended by key stakeholders, to collaboratively draft and finalise the research focus and methods, ensuring that data generated is beneficial to them. Reports and data analysis from the previously funded research, which will be built on for this project, will be provided.
3. Targeted reflection, dissemination and knowledge exchange workshops and related working papers (available electronically and as paper versions) for users and key experts. They will be held at the start, middle and end of the project. CSOs, which focus on women's issues, for example, will benefit, particularly from the knowledge exchange, to better raise their voices and learn how they could participate on radio shows, how to present their campaigns and ideas, resulting in better information being provided to women.
4. Training sessions for journalists and interested actors, held at the mid-point of the project and on its completion (immediately after the dissemination and knowledge exchange workshops).
5. Provision of colour pamphlets and posters at dissemination and training workshops. Posters also provided for display in local community facilities of the partner radio stations. All material will be available on the project website and paper versions will be provided in areas where IT access is limited. Posters and pamphlets will use infographics to ensure inclusivity amongst populations with low literacy rates.
6. WhatsApp surveys: Listeners will be asked for their feedback throughout the process through interactive surveys. Information on changes made to broadcasts in response to their feedback, and on the information they will now receive will be disseminated to listeners using these same channels.
7. The project website, and associated media briefs, which will ensure the editors-in-chief, the users and other interested actors, can access up-to-date project information, appropriate data, analyses of trends, and information about broadcasting. This will contribute to enhancing knowledge, awareness and engagement at local and nationwide levels.
8. Publications in both academic and policy-oriented journals, as well as presentations at academic and policy-oriented conferences, which will enable dissemination of results in an accessible form in the Sahel, Europe, and the UK, as well as beyond.